A review of lessons from previous initiatives to improve patient flow and shift care from hospitals to the community

The Government’s forthcoming 10-year NHS Plan is expected to set out ways to achieve three strategic shifts:

· Moving care from hospitals to communities
· Making better use of technology
· Focusing on preventing sickness, not just treating it

The focus here is on the first of these - moving care from hospitals to communities. While this has long been a policy aspiration, previous attempts to shift care are widely perceived to have been insufficient to rebalance the health care system. Some argue that the balance may even have shifted the other way, inadvertently serving to prioritise hospital-based care at the expense of primary care and community-based support.

To inform possible future research, UKRI is seeking an independent review of lessons from previous initiatives which included aims relevant to improving patient flow and/or shifting care from hospitals into the community. This may include:

· Highlighting specific examples of previous initiatives
· Summarising key lessons learned
· Pointing to potential implications for future research and development
· Indicating where there might be greatest opportunity for impact through new research and innovation
· Highlighting messages to Government on mechanisms to ‘pull through’ innovations

Against this background, the University of Birmingham’s Health Services Management Centre (HSMC), Department of Social Work and Social Care (SWSC) and Centre for Evidence and Implementation Science (CEIS) will carry out three linked activities:

An online policy roundtable for previous health service policy makers, leaders and health and social care researchers who have been involved in previous attempts to shift care, in order capture practical learning from previous iterations of these debates.
A review of key government White/Green Papers and other strategy documents since the 2000 NHS Plan, outlining their aspirations in terms of shifting care, their rationale for wanting/needing to shift care, their assumptions about the barriers to be overcome and key policies/new service models – as well as key themes from any subsequent government-commissioned evaluations of such policies.
A rapid evidence synthesis of relevant published academic literature since 2000.

Throughout, the emphasis will be on strategic/systemic attempts to shift care, rather than on the myriad of individual/small-scale pilot projects that may have existed at any one moment in time.